Changes in human values and wellbeing experienced from treescape expansion

This PhD aims to understand how human values and wellbeing are affected by large scale tree planting. Due to trees' ability to store carbon, tree planting has become an integral part of nature-based solutions to climate change. For example, the UK government has pledged to plant 30,000 hectares every year by 2025. A key question, then, is where are these trees going to be planted? While we know quite a bit about the environmental conditions supporting large scale tree planting, we know much less about how people will be impacted by such changes to their local environments. In fact, little research has attempted to measure changes to human values and wellbeing based on changes in any living environments. Insights into such impacts can help guide decisions around planting locations as well as engagement with local communities where such changes are planned.